London School of economics & Political Science and J Sainsbury plc

To transfer knowledge of leading econometric methods from academia to the retail sector on how to rigorously measure consumer demand for ethical labels